Data Science and Star Formation: Simulations Meet Observations

Most stars form in dense, dynamic environments. However, it is difficult to quantify the initial conditions of star formation at later times, due to degeneracies in the evolution of star-forming regions. This project aims to marry simulation data with data from the Gaia mission to construct dynamical histories of star-forming regions and to constrain the birth environments of stars like the Sun. The student will apply state-of-the-art analysis techniques used in data science to extract as much information as possible from the simulatated and observed data.